Aston University and Solargen Technologies Limited AAKTP 22_23 R3

To develop a Smart Irrigation System using renewable energy to provide year-round irrigation utilising standalone off-grid operation that is cost effective and uses environmentally friendly technology. This will improve yields.